Novel Gas Leak Imager for the Oil & Gas Sector

The ability to directly image gas emissions has significant application in areas as diverse as oil & gas, health and

safety within the workspace, environmental monitoring, security and process control. Our aim is to develop an

active, low-cost gas imager using a laser illumination source and a single pixel camera system. The imaging

device is based compressive sensing using only a single pixel detector coupled to a spatial light modulator,

similar to that used in digital data projectors. The reliance on a single pixel, rather than specialist infrared

detector arrays, means the system developed can be extremely low-cost. Crucially, it can be extended all the

way into the infrared where currently no cost-effective imaging solutions are available.